Ecodriving and Gaming

The Ecodriving and Gaming concept is to develop a large scale game that trains and monitors Commercial drivers in ecodriving skills, using game-like approaches to engage the end user.
When designed correctly, gamification has proven to be very successful in engaging people and motivating them to change behaviours, develop skills, or solve problems. Leveraging some of the features used in real games, gamification can turn many other types of activities into games. Gamification is currently being applied to customer engagement, employee performance, training and education, innovation management, personal development,sustainability, health and wellness.
In this study we wanted to test the approach in the market for commercial ecodriver training. Gamification can help make training more engaging and productive, because it could change how training is delivered and inspire drivers to change behaviours as a result. A game-based approach to training moves beyond traditional e-learning and simulation training techniques.
Goods and people can move around more sustainably and efficiently if everyone plays the game.